Earthhouse

A Turf Roofing system made from recycled truck tyres. The tyres interlink and provide a structure for our green / turf roof, which can then be used to create entire tunnel-shaped buildings.